Unravelling the dynamic interplay between cells and collagen fibres during collective cell migration

Background
Collective cell migration is a fundamental, tightly coordinated process essential for development, wound healing, and cancer metastasis. In my DPhil project, supervised by Prof. Ruth Baker and Prof. Sarah Waters, I will develop mathematical models to investigate the dynamic interplay between cells and the extracellular matrix (ECM)-a network of proteins and molecules that provides biochemical and structural support to individual cells. A key open question is how ECM properties influence cell invasion and vice versa. In collaboration with Prof. Paul Riley's group, I will apply the models to cardiac and lung wound healing. By integrating mathematical modelling with experimental data, this project will offer a novel interdisciplinary perspective on the mechanisms driving organ fibrosis.
Methodology
I will employ a hybrid modelling approach, where cells are treated as discrete entities and collagen fibres-the dominant ECM component-are represented by a system of partial differential equations. The model will incorporate key mechanisms, specifically cell random motility, adhesion, volume exclusion, and contact guidance where cells align and migrate along collagen fibres, alongside collagen remodelling via secretion and degradation. By studying how these processes shape cell and fibre dynamics via a parameter sweep, and calibrating the model to experimental data, I aim to uncover how cell-ECM interactions drive fibrosis.
This project falls within the EPSRC Mathematical Biology research area.